SensiTech - Secure Blockchain Alert System

The Blockchain market is showing a Compound Annual Growth Rate of 80.2% (ResearchAndMarkets.com). As more mission critical businesses continue to rely on the Blockchain technology, the major concern is the sensitive information stored on the Blockchain networks. Furthermore, the latest GDPR regulations require individuals to have full control of data while maintaining data confidentiality. Therefore, Blockchain enterprises require technology that provides individuals with full control over their data, while preventing data loss and information theft; which existing cloud solutions are unable to provide for Blockchain networks. Permissioned Blockchain provides integrity, provenance, immutability and transparency however lacks in providing confidentiality; that prevents mission critical enterprises from using Blockchains to store sensitive data and exploring its true potential. SensiTech is a pioneering enterprise solution that helps achieve military grade security by generating real-time alerts on encrypted Blockchain data. This provides enterprises and entities with complete control and trust on the permissioned Blockchain network while generating real-time alerts on the encrypted mission critical data. In comparison to it's competitors SensiTech offers greater levels of security and privacy, reduced network latency, enhanced efficiency and effectiveness. SensiTech could benefit different verticals including IoT, the military, banking, law enforcement agencies, healthcare domains, financial and e-commerce sectors.